EU-CHINA-BRIDGE - Building Roadmaps to Industrial Decarbonisation and Green Economy through EU-China Cooperation

EU-CHINA BRIDGE will support the transition to a climate-neutral and resilient society in both Europe and China by jointly advancing
knowledge on technology innovations and roadmaps for decarbonising energy intensive industries, co-creating innovative modelling by
combining cutting-edge bottom-up and integrated assessment modelling to quantify net-zero sustainable pathways, and developing the
most updated and comprehensive emissions data. It will intensively engage relevant stakeholders from both regions, enhancing dialogues,
and fostering mutual learning among policymakers, industries, and experts. It will deliver two open-source EU-China joint technology
inventories of promising net-zero emission technology options for the iron & steel and chemical industries, two co-implemented
demonstrations of promising technologies in China, and co-created scale-up paths and roadmaps of the selected industrial technologies in
both regions. It will also develop the most up-to-date, high-resolution, multi-sectoral, national and regional GHG and short-lived climate
pollutant emission inventories as well as dynamic monitoring of key emission sources at high spatiotemporal granularity. A state-of-theart modelling framework will be developed, exploiting and advancing cutting-edge and established modelling tools for EU and China, using the latest emissions data, representing technology and policy options, enabling assessment of socioeconomic impacts, covering multiple economic sectors and regions, and offering high spatial and technology detail. The enhanced models will be used to co-produce net-zero pathways for the EU and China, explicitly assessing co-benefits and trade-offs of climate policies with other societal goals while exploring cooperation policies and governance to drive the global transformation, and assessing the distributional and global-level implications of the two regions’ decarbonisation. The pathways will be documented in new workspaces in the I2AM PARIS platform.